Airospring AS300

Pressure ulcers develop in people when a large amount of pressure is applied to an area of skin over a short period of time or, when less pressure is applied over a longer period of time. W. Ball & Sons, trading as Baltex were established in 1831 are leading Warp and Weft Knitters with a history of innovation in technical textiles. We have developed a material that has considerable potential as a cushion material that uniformly distributes pressure and offers considerable advantages for the relief of pressure ulcers particularly for wheelchair users and those who remain seated for long periods of time. The purpose of this project is to develop prototype products for evaluation and testing.